Queen’s University of Belfast and FP McCann Limited KTP 23_24 R1

To evolve and optimise precast concrete curing practices ensuring a low carbon and economically efficient approach to enhancing the rate of strength gain for novel concrete materials through real-time temperature monitoring of factory conditions and application of chemical admixtures.